Ludic Geopolitics: children's play, war toys and re-enchantment with the British military

Militarism/securitisation is increasingly imprinting on everyday geographies well beyond areas of actual armed conflict. Through an innovative focus on children's war play, this project addresses the need to understand mundane aspects of security alongside large-scale actions on the national and global stage. The taken-for-granted nature of children's play means it is typically excluded from important discussions of security, and thus its role in making military technologies and logics banal-like goes unchallenged. Working in partnership with the Museum of Childhood (MOC) - a branch of the internationally-renowned V&A Museum specialising in the delivery of family activities/educational outreach programmes - this project analyses how military technologies and logics are made banal-like through children's play with action figures, and thus the role of toys in the making of the citizen.

Since the 1990s, increasing attention has been paid to how geographies of global politics are represented through popular culture, such as films, radio and magazines. Despite the enduring war play debate, children and toys have typically been excluded from these discussions. A grounded cultural commentary on war play and how children develop understanding of geopolitical climates is urgently needed.

Using the contemporary HM Armed Forces (HMAF) action figure range (licensed by the Ministry of Defence and one of the strongest new brands in the toy industry) as a central case study, this research analyses the design and interpretation of the British military action figure. Based on an innovative methodology developed as part of previous ESRC awards, this project uses interlinking strands of trade, museum and home based ethnographic research to ask:
1. How has the history of the British action figure been shaped by wider geopolitical climates?
2. What geopolitical narratives have shaped, and are shaped by HMAF toys?
4. How do children make sense of contemporary geopolitics through play with HMAF toys?
5. How can toys be used as an educational tool for understanding historical/contemporary geopolitical climates?

Encouraging dialogue between researchers in the social sciences, this project expands the concept of the 'military industrial media entertainment complex' to consider how play and toys shape/are shaped by imaginations and practices of warfare. This research has benefits for a wide range of audiences:
*Academics studying security/geopolitics/international relations/childhood
*Project partner and similar institutions interested in public understanding of military activities/war play
*Educators charged with developing notions of citizenship and understanding of geopolitical climates
*Security think tanks interested in public understanding of war and conflict
*Military outreach personnel interested in the development of political subjectivity and its role in public support
*Parents/wider public interested in the ongoing war play debate

To maximise the impact of this project, the following activities are planned:
*Production of academic papers for journals/conferences and a co-authored monograph
*Evaluative/methodological reports for project partner and similar institutions
*Educational resources for War Games exhibition hosted at the MOC and travelling nationwide
*Inclusion of war play in existing ESRC website about children's use of toys
*2 research-based events for the beneficiaries named above, with public lecture element
*Media press releases, regularly updated academic/project partner blogs and Twitter feeds to generate interest/circulate findings

Thus, this award will foster interdisciplinary working between researchers in human geography, childhood studies and geopolitics/international relations/security studies; capacity building in child-centred creative methodologies; facilitate knowledge exchange between academics and the above named beneficiaries; and enhance education through research-led teaching.

Potential impact
Whilst children's war play is a topic of perennial interest, discussion and debate by educators, parents and the media has varied in intensity in relation to localised events of violence, specific periods of military engagement and publication of high profile parenting texts. Despite this attention, grounded cultural commentaries are lacking as studies of war play have focused on short-term effects and examined play in isolation from wider geopolitical climates and cultures. Given this context, there are a myriad of non-academic beneficiaries and users of this research:

Project Partner: The MOC has been enthusiastic about this research and its potential contribution, as well as contributing to the framing of research questions. The planned 2013 War Games exhibition marks a move towards the MOC's engagement with more controversial topics. They will be able to use outputs at all stages of the research to inform exhibition resources and museum-practice. Two longer-term impacts are the value of our partnership in enhancing the research capacity of the MOC, and the development of creative methodologies for family-centred audience research. By extending the MOC's profile among academic communities and advancing its status as a platform for reflection on contemporary issues, this collaboration will contribute to the MOC's strategic objectives concerning access, audiences, and international renown (V&A 2011).

Public/third sector curatorial organisations: Other curatorial institutions will benefit from best practice in child/family-centred audience research and understanding of social practices of meaning-making. Military-focused museums will benefit from insights into, and ways of intervening in public understanding of conflict and security. This is marked by the inclusion of Portsmouth's Fort Nelson on the Project Advisory Board.

Security think tanks: Public understanding of conflict and security, and the development of political subjectivity are considered critical for defence policy. The Royal United Services Institute's (RUSI) War and Culture Programme, which promotes appreciation of how cultural interpretations of conflict influence society's construction of war and its consequences, is indicative. This research expands RUSI's current focus on the arts by considering an unduly neglected, yet important popular culture form, toys.

Ministry of Defence: The recent 'Youth Engagement Review' (MOD 2011) details the role of service outreach programmes in meeting the statutory responsibility for Service Children and wider personal and social development of young people. In-depth understanding of the development of political subjectivity and understanding of geopolitical climates will contribute to this critical, yet currently low profile area of defence policy.

Parents and the wider public: Given its engagement with wider historical/geopolitical contexts, this research offers a more grounded cultural commentary on the demoralising nature of children's war play. It will enhance understanding of how children's play is embedded in/reproduces wider geopolitical imaginaries and logics, and the role it plays in the making of the citizen.

Educators: Educators have been at the forefront of the war play debate, with war toys being banned in many school environments (Holland 2000). With continued Western engagement in the Middle East and the 'Arab Spring', war induced suffering shows little sign of abating. Thus, it is important to help children develop an understanding of geopolitical climates. Working with a learning consultant to create KS2 learning resources, this project will develop ways of using play and toys as tools for understanding geopolitical issues. Local schools have been enthusiastic about involvement in the research.

As the Pathways to Impact statement makes clear, representatives of these types of organisations have been involved in the design of this project and will be included on the Project Advisory Board.